Enlinked: Empowering Medical Schools to Deliver Adaptive Learning Cost-Effectively

**Enlinked**, founded by a trio of dedicated NHS medical doctors, is at the forefront of transforming medical education. With a combined teaching experience of over 5,000 hours and a deep understanding of the challenges faced by medical students, **our team is uniquely positioned to innovate in the medical EdTech space**.

**Medical students stand at the cusp of becoming our future healthcare providers, innovators, and leaders.** Their education is not just about personal growth but societal advancement. Recognising this, Enlinked is committed to enhancing the quality and effectiveness of their learning journey.

Our innovation promises a **more tailored, efficient, and impactful learning experience** for medical students. By harnessing the power of Artificial Intelligence (AI) and evidence-based knowledge tracing algorithms, we aim to make medical education more adaptive, ensuring each student receives the precise support they need when needed. This personalised approach not only optimises the learning process but also ensures that students are **better prepared, more confident, and more competent** as they step into their roles as healthcare providers.

But, the ripple effects of Enlinked's innovation extend beyond individual students. By elevating the standard of medical education, we are setting the stage for a healthcare system that is **more robust, more responsive, and more attuned to the needs of its patients**. Better-prepared doctors means better patient outcomes, more effective treatments, and a resilient healthcare system in the face of challenges.

In essence, Enlinked is not just about transforming medical education; **it's about shaping a brighter, healthier future for all**. Through our innovation, we aspire to create a world where every medical student is empowered to reach their full potential, and society reaps their excellence's benefits. We are excited about the journey ahead and the positive change Enlinked promises to bring to the global community.